Domestic biodigester

Design and production of an efficient indoor domestic bio-digegester system for the production of bio-gas for cooking.
Primarily aimed at international markets such as India, Africa and China.